Tri-Form UK

Tri-Form is a new integrated and insulated concrete formwork and reinforcement system for substructures and floors in buildings. Tri-Form reduces the need for heavy transportation of steel to project sites substantially, thus reducing the embodied and operational carbon emissions of the building project. It offers other improvements too, on current standard formwork systems: the potential to reduce hazards to site operatives, and to cost less for the housebuilder. It also has the potential to use a range of natural or recycled materials, such as wool or recycled tyre crumb, in its insulation compenent.